Bio-spear

Creating a new product for the food production and food manufacturing industries to reduce surface contamination, without creating resistant strains and with a 99.9999% kill rate against even resistant strains of microbes.